An innovative automated script-writing tool using ML that could save SMEs and self-employed creators hours in video production

Stephanie Demetriou (Founder), Andres Perez (head of AI) and Philip Werner (founder) comprise the core team of Maekersuite Ltd (Maekersuite): a UK-based media, AI and technology SME. With more and more people creating their own businesses, a key method to communicate with customers and reach new audiences is through engaging videos. Currently, creating video content is time-consuming and expensive, with the average six-minute video costing around £1K (ExpertMarket, 2020). There is an urgent need for a solution. Maekersuite's automated script-writing service dramatically reduces the time it takes to write scripts and improves their quality, supporting small businesses and self-employed entrepreneurs.